IP Protection of eFoldi

During the development of Foldi, important intellectual property has been generated and needs to be protected correctly to ensure later commercial success when product is fully developed and taken on to market. IP protection is essential and also highly professional, which requires special knowledge and expertise. Therefore external advisor is needed for correct patent protections in the UK and internationally. Among advisors identified, the one with most mechanical experience will be appointed.